LockNest: The Ultimate Fortress for Threat Containment and Cyber Protection Portsmouth

**LockNest** is designed to make risky clicks safe by containing them at the moment they happen. Instead of relying solely on detection after compromise, LockNest treats suspicious links as containment events. When a user clicks such a link, the destination does not open directly in the browser but inside a disposable, policy-controlled "bubble." This bubble is a lightweight micro-virtualised container with a read-only file system, restricted network access, and no persistence. If the browsing session proves safe, the content is returned seamlessly to the user's browser. If threats are detected, the bubble is immediately destroyed, leaving the endpoint unchanged and uncompromised. Risk is assessed in real time through a compact machine-learning model that analyses a variety of abnormal behaviour signals. Even when a link initially appears low risk, additional guardrails ensure safety: attempts to download executables or macro-enabled files, suspicious uploads, or unexpected single sign-on prompts automatically escalate the session into a bubble. This approach avoids the performance burden of always-on heavy agents, while complementing existing antivirus and endpoint detection and response solutions rather than trying to replace them. Current development is focused on a proof of concept for Windows endpoints, with pilots in education and maritime sectors where low-spec, shared, or lightly managed devices are common and often vulnerable. The technical objectives are practical and measurable: achieving sub-second bubble spin-up on standard hardware, keeping CPU and memory overhead minimal during normal browsing, providing a clear and manageable policy framework for administrators, and generating telemetry that allows monitoring of decisions, escalations, and false positive or negative events. Each bubble exists only for the length of the browsing session, ending when the tab or window is closed, or when a configurable idle timeout, set to 15 minutes by default, expires, after which the micro-VM is destroyed. The result is a hardware-agnostic, lightweight layer of protection that reduces the risk of compromise after a user click, without requiring new hardware investments or burdensome training for end users. By combining accurate click-time risk scoring, automatic containment, and safe hand-back of clean content, LockNest provides a simple yet effective safeguard for everyday browsing, especially on devices that currently lack adequate protection. LockNest is patent pending under International Patent Application No. PCT/EP2025/071028 and UK patent no. 2410759.1\.